Rad-Hard Diamond Detectors for Civil Nuclear Applications

Proof-of-principle studies have shown that it will be possible to adapt the diamond detector technology used in the ATLAS Beam Conditions Monitor for measurements within the Highly Active Storage Tanks at Sellafield and similar highly radioactive facilities worldwide. These measurements consist of two distinct but complementary techniques: dose rate measurements; and gamma spectroscopy - the former is completely novel compared to the ATLAS BCM. Both techniques have so far been investigated, and preliminary proof-of-principle results from each are presented in the proposal document. Thus far, the majority of work has been focused on substantiating the dose rate measurement technique, which has been calibrated using controlled radioactive sources from 2.98mGy/hr to 88Gy/min. An initial successful deployment of a prototype dose rate system at Sellafield has taken place with a follow-up deployment planned as part of this IPS project.

In concert with dose rate measurements, the energy deposited by interaction of gamma photons with electronic grade synthetic diamond can be measured using a high speed amplifier and analogue-to-digital converter system (as shown by ATLAS). The measured energy indicates the specific radioisotope undergoing decay and this is the basis for the proposed spectroscopic measurement system. Our early prototype system and software is currently capable of measuring the number and energy of gamma photon interactions with the diamond crystal and, hence, we are confident that the technical risk of delivery is sufficiently low that it is appropriate to move towards developing a commercially available device.

This proposed commercialisation project will provide further development of both of our dose rate measurement and spectrometry-based diamond devices. Within the project period, we will develop both devices to at least TRL7, with miniaturisation of each whole system (front- and back-end electronics) such that radiation measurements can be made in-situ and remotely in almost any plant. Facilitated by the project partners Sellafield Limited, we will also use the National Physical Laboratory (NPL) to provide dose rate calibration, measurement verification and, later, certification of our devices. By the end of the project we aim to have developed and patented a suitably attractive body of IP that cultivates licencing interest from a number of international detector manufacturers.